University of Kent and John Parker & Son Limited

To develop a robust and intelligent scheduling tool and evaluate strategic logistical scenarios to increase revenue and contribute to a cleaner environment.